Tento+ Regulatory Management Tool

For over 40 years, AND Technology Research have been developing bespoke electronics/software products and prototypes for the medical device market , and have been advising customers on regularity requirements worldwide. Through previous work and market analysis, there exists a clear need to tackle the overbearing costs and barriers for innovators. They are often confused by regulation and moreover, the journey to achieve certification.

Tento+ enables innovators to understand, track and progress the regulatory pathways required for medical devices. Initially targeting UKCA and EU CE, future developments are planned for other markets. It provides a simple, easy to use dashboard where innovators can detail their medical devices, track progression to certification, access advise, be signed posted to resources and utilise AI enabled analytics to ease their journey.

Through developing Tento+ as a Software-As-A-Service, it will become an the on-stop-shop for innovators to track and manage their end-to-end regulatory journey.